PhD projects to be confirmed on completion of the training year.

MIBTP students undertake a period of training during their first year. This includes compulsory taught modules in statistics, programming, data analysis, AI and mini research projects